University of Northumbria and Zetica Limited KTP 24_25 R4

To create a simulation platform for modelling ground penetrating radar (GPR) responses across trackbed conditions and antenna configurations. This will revolutionise GPR data analysis, address industry challenges, and establish more efficient trackbed maintenance and inspection practices, setting a new benchmark for innovation in the field.